Tuned Iridium Catalysts to Deliver an Array of Synthetic Efficiency and Selectivity

This programme will build on Kerr's recent track record in the area of iridium catalysis by expanding the range of available catalyst species through tuned ligand modification, informed and guided by the interdisciplinary combination of preparative organometallic chemistry and theoretical chemistry methods. The emerging new iridium-based species will be specifically designed for application in a portfolio of important transformations in organic synthesis and of direct relevance to the pharmaceutical industry. These will include isomerisation processes, C-N and C-O bond forming reactions, and mild and accessible asymmetric reduction methods.

The main EPSRC Research Areas addressed are: Catalysis, Chemical Reaction Dynamics and Mechanism, and Synthetic Organic Chemistry.